Non-Invasive Continuous Physiology Monitor (NCPM)

There is a significant unmet need for accurate, reliable & continuous monitoring of vital signs
(VS) during activity to prevent ‘exertional’ heat & cardiac illness in sporting & defence
populations. There is a further unmet need in healthcare to enable rapid diagnosis &
immediate preventative treatment. The addressable UK market is an estimated £563m &
worldwide £9.52Bn with 10-42% growth (1-3), with a serviceable market of £12.3m.
Existing VS devices suffer various limitations and fail to accurately measure core body
temperature (CBT) non-invasively & continuously. CBT is the best indicator of thermal status
and a key warning of potential patient deterioration. Inova’s novel miniature wearable device
NCPM will address this by continuously monitoring all VS (CBT, heart rate, blood pressure,
oxygen saturation & respiration) and movement during both activity & at rest. It wirelessly
transmits real-time data to sports users, and automatic alerts/on-demand data to healthcare
staff/users & military commanders.
This development of prototype (DoP) project is the next phase of development of an
InnovateUK proof of concept (PoC) study nearing completion (project 131336). Initial testing
of the PoC prototype successfully demonstrates functionality of the technology within
required specification. The total PoC project cost is within 0.4% of the forecast, and is
running ahead of schedule (estimated completion April 2015).
The key objectives of this DoP project are: (1) develop PoC prototype into a pre-production
prototype to demonstrate full functionality in final miniaturised form; (2) gain product
certification; (3) achieve statistical validation of prototype data through efficacy trials; & (4)
generate new IP. Following the DoP project phase the NCPM will be exploited via direct
sales, licensing & distribution.
(1) IHS Sports & Fitness Monitors, World, 2013
(2) Frost and Sullivan, European markets for ALT, 2010
(3) European Defence Agency, 2011